CAMBER - Connected and Adaptive Maintenance for Safer Urban and Secondary Roads

The Connected and Adaptive Maintenance for Safer Urban and Secondary Roads project (‘CAMBER’) aims to develop and demonstrate improved safety monitoring across urban and secondary rural road networks through real-time data feedback into road maintenance systems and proven low-cost interventions. Performance metrics based on new-generation data sources will provide road managers upto-date information on safety issues, damage, and routine maintenance and upgrade needs. Data collated from a range of sources, such as telematics, vehicle and smartphone sensors, and road user feedback, will feed into safety assessment models to flag what measures are required to ensure a safe road environment for all road users, including road-user minority groups with varying design needs, such as powered two-wheelers (PTW). CAMBER will support this through much-need research and testing of low-cost road safety interventions and low-impact maintenance techniques, including those for vehicles with advanced driver-assistance systems (ADAS). The approaches will be demonstrated on urban and road networks in five European countries. CAMBER’s economically-sound solutions and new knowledge will be communicated through established networks to European road managers, policymakers and industry to support the decision-making and investment needed for more efficient maintenance for safer urban and secondary roads.